Dirt Factory 3D 2

"If we are successful the 3D video will help in numerous ways. It will allow us to visually demonstrate to investors what the
business plan is. The video will also form part of out marketing and social media strategy, which a crowd fund campaign
could then be launched. Finally, the video will most definitely help increase our current supporters list, which is now over
3,200 people. This will also safeguard jobs within our company and also create jobs over the next 18 months."